University of Strathclyde and Coolside Limited KTP 22_23 R4

To embed knowledge in polymer science and engineering, materials characterisation, lifecycle analysis, and sustainable development macroeconomics, to enable product lifecycle optimisation and carbon footprint reduction, supporting brand repositioning towards sustainability.